Developing Smart Housing for Released Prisoners leveraging Artificial Intelligence and Internet-of-Things

This interdisciplinary project focuses on the use of Smart Homes to house people recently released from prison, given the social and economic cost of returning to custody after release.